Characterisation of Supramolecular Engineered Protein Gel Dispersions

Xampla's natural replacements for plastic are based on a ground-breaking scientific breakthrough from the University of Cambridge. Learning from the way a spider makes silk, the Xampla team can engineer commonly available plant proteins into new forms, using low energy and with no chemical changes. Our materials can reduce the harmful impact of plastic in our environment.

The strength and performance of Xampla's plant-protein materials is dependent on the precise structure. This project aims to characterize the materials to improve our understanding of the materials, deliver performance improvements and enable scale-up of our production. This innovative analysis work will be undertaken by NPL, with a collaboration between two highly skilled expert teams.